Process automation

Paint 360 recycles waste and leftover paint into new batches that are virtually indistinguishable from virgin materials and are available in a wide range of colours and finishes Our products provide both financial and environmental benefits to customers and local authorities alike, creating a healthy order book. However, our product is currently limited by the batch-type nature of its process. In this project we aim to assess the feasibility of automating our process and develop a detailed project plan and investment strategy of delivering such automation to accelerate our growth.